Smart Waste Infrastructure & Forecasting Telematics (SWIFT)

Current methods of waste collection have remained largely unchanged for decades, whereby significant inefficiencies exist in the system, creating unnecessary air pollutants and the congestion of busy urban roads. Smart Waste Infratsructure & Forecasting Telematics (SWIFT seeks to address these issues through the use of sensors and collection route optimisation. Retrofitting/installing the SWIFT device in bins/skips will also lead to a reduction in the incidence of litter resulting from overflowing bins/skips (improving the amenity of urban areas) and fly tipping. Throughout the UK, 37 of 43 zones are in excess of the mean annual limit for NO2 emissions (commonly associated with vehicles), the incidence of litter has not declined over the past 12 years and costs between £717- £850Mpa and there were 852,000 incidents of fly tipping 2013-14. This project seeks to confirm the impacts on emissions, truck movements, litter and fly tipping hypothesised to arise as a result of installation of the SWIFT device on bins and skips used for waste collection in the commercial and industrial (C&I) waste sector.